HEART (Housing Essential key urban workers with Affordable Rooftop Technology)

"**Business Need** -- Urban homes are unaffordable to key urban workers, whilst there is significant low-cost urban land in the form of existing buildings' flat rooftops. UK Government is encouraging upward extensions as ""Permitted Development"", there is a lack of upward extension uptake.

**Market opportunity** -- London urban rooftop homes worth £51.2bn in 2018, predicted 3.6% CAGR to £63.3bn by 2024\. Global worth £3.9tr in 2018, 3.2% CAGR to £4.7tr by 2024\.

**Project vision** and innovation -- HEART will lead to affordable and accessible key urban worker housing in urban centres.

**Focus area and Key objectives** -- HEART would enable Industrial Research collaboration to experiment with surveying technologies and new data-driven applications.

**Project -** This risky project is carefully and robustly planned, considering market needs, to overcome innovation and market barriers.

**Team -** This project will enable Skyroom and Urban Intelligence to collaborate bringing together 10 highly-skilled and innovative R&D staff, including and lead by Arthur Kay, Skyroom's founder and CEO. The team has the necessary skills and experience to run and complete the project successfully and on time.

**Sustainable Productivity and export -** Following project completion, HEART will be rapidly commercialised (both UK and globally exported). HEART will create sustainable productivity and export opportunities for the project partners."